UK Aggregated Hydrogen Freight Consortium

\*The UK Aggregated Hydrogen Freight project is a detailed feasibility study into an ambitious nationwide deployment for fuel cell trucks and a network of accessible truck fuelling stations. This deployment will be centred around the aggregated demand for trucks from a group of the largest UK truck fleet operators, active across several fleet types.

\*The aggregated demand for fuel cell trucks will guide the selection for station locations (expected to be focussed on major UK motorways). Having identified these locations, the partners will engage with several large green hydrogen refuelling infrastructure providers to define station locations and designs to meet the operational needs of the operators. The publicly accessible hydrogen refuelling station network will be specified to provide the backbone from which further expansion is possible beyond this project.

\*The truck operator group requirements will lead on refuelling infrastructure locations and vehicle specifications. Uniting a large group of hydrogen truck operators -- demand -- with the vehicle manufacturers and infrastructure providers -- supply -- in one project, enables a coordinated approach which solves the problem that has plagued the hydrogen transport sector: a lack of synchronisation between demand for hydrogen vehicles and construction of hydrogen infrastructure. This means the sector has not been able to meet the market demand for zero emission trucks. Therefore, engagement with all relevant stakeholders (starting with the vehicle customer) is central to this project and forms the core of the plan for fuel-cell truck deployment developed in this feasibility study.

\*This bid builds on work completed as part of the operator-led UK AHFC, in which a group of interested fuel-cell truck manufacturers, green hydrogen suppliers and hydrogen infrastructure providers has been identified.

\*In conclusion, this bid will lay the foundations for the national deployment of hydrogen fuel-cell trucks in the UK, having previously established market demand, interested truck manufacturers and hydrogen infrastructure providers, to culminate in the start of the hydrogen transport sector in the UK. This feasibility study will enable the articulation and detailing of this vision to the point of final financial sign-off from all parties.